Cell fate decisions: the role of PRC1-like complexes in stem cell differentiation

Technical abstract
The protein complex called PRC1 is thought to have a key role in dictating cell fate, by inducing changes in chromatin structure that are associated with gene slicencing. Chromatin is the combination of DNA and proteins that form chromosomes. This is being investigated in preliminary studies in muscle adult stem cells. When activated (e.g. by an injury, or a stimulus for growth), these cells must proliferate and make the 'decision' to either differentiate (specialise) further into a muscle cell, or to remain/return to a stem cell type.